i3Dlive: interactive 3D methods for live-action media

i3Dlive will create methods for enhancing viewer experience of live action in sports broadcast and film production by augmenting conventional 2D production with 3D information. Research will contribute new capabilities in post-production to enable 3D stereo viewing without specialist stereo camera rigs and allow modification of appearance in video for relighting and material editing. University of Surrey research will focus on two challenging open problems:- Extraction of a 2.5D layered depth representation from video for complex dynamic scenes to support stereo viewing such as live sports events.- Perceptually realistic manipulation of scene appearance in video based on local surface orientation and material transfer.Research will focus on live action scenes such as sports events in broadcast and onset production in films. Advances in these areas will contribute to both scientific understanding of complex dynamic scenes and enable technologies to allow 3D stereo viewing and change of appearance in video post-production. The Foundry, an academy award winning post-production tools developer, will lead the Technology Strategy Board collaborative project with BBC Research providing expertise in production technologies together with access to end-users in broadcast for sports, children's and natural history programme making. Research advances will be integrated into prototype post-production tools by The Foundry for industry user evaluation in film and broadcast to inform research and commercialisation.